Machine learning and the diagnosis of myocardial infarction

Chest pain is a common presenting symptom in Emergency Departments. When patients present with this complaint doctors have to exclude the possibility of a heart attack. This is a serious medical condition, which requires prompt medical treatment. To diagnose a heart attack doctors have to speak to patients to find out more about their symptoms and medical history, to perform an electrocardiogram which describes the electrical activity of the heart and to take a blood test for troponin. Troponin is a protein which gets released into the blood stream when the heart muscle is damaged. Heart attacks commonly cause damage to the heart muscle, however there are many other conditions that can cause heart muscle injury and present with chest pain. These conditions require different treatment to a heart attack, and it is important for doctors and patients to make this distinction to guide care.

Over the last decade our understanding of heart attacks has greatly improved. Researchers have developed more sensitive blood tests to detect very low concentrations of troponin with high precision. This has improved the way doctors assess patients with suspected heart attacks and allows identification of low risk patients and the rapid exclusion of a heart attack, avoiding unnecessary hospital admissions.

Although very low levels of troponin can give doctors the confidence to safely exclude a heart attack, further work is needed to help us rule in the diagnosis of a heart attack in those where troponin levels are raised. In my fellowship I propose to use mathematical, statistical and computing methods to address this diagnostic dilemma. From our previous research we have approval to access medical data from over 45,000 patients who presented to hospitals in Scotland with a suspected acute heart attack. This includes information on the patients' age, gender, previous heart conditions, history of high blood pressure or smoking and many other useful variables. We know that some of this information is linked to a patient's risk of a heart attack. We will use this data to train a machine learning algorithm to help us understand which other patient information is important when considering a diagnosis of a heart attack in addition to the troponin measurement.

Machine learning is form of artificial intelligence, where computer software is used to find patterns in data and to calculate a probability or "likelihood" score. Once the computer system is familiar with the pattern it will apply the same method to solve a similar mathematical problem (ie. calculate probability) when presented with similar variables. For example, we have a female patient who is 54 years old and presents with chest pain. She is a smoker and has high blood pressure with a normal electrocardiogram and a small increase in the blood troponin level. Once we input the variables in the computer model it will calculate a score that reflects the probability of a heart attack on a scale from 1 to 100. In this patient despite the borderline troponin result and normal electrocardiogram, because she is young and should have very low troponin levels, and because of her other risk factors the increase is considered to be highly significant. Her score is 75, suggesting she is very likely to have had a heart attack.

We believe that this score will provide a more reliable way of diagnosing heart attacks compared to using troponin only. Once we have developed and tested our proposed model we plan to evaluate the performance of this new tool in our patients. We will conduct a study in 700 patients attending the Emergency Department with complaints of chest pain. Half of the patients will be diagnosed using the tool and half of them will be diagnosed on the basis of the blood test. We will compare the performance of the two methods. We anticipate that the integrated model that includes important patient characteristics will help doctors to more accurately diagnose heart attacks.

Technical abstract
High-sensitivity cardiac troponin assays are able to quantify troponin at very low concentrations and enable patients with acute chest pain to have the diagnosis of myocardial infarction ruled out earlier. However, these assays also increase the identification of patients with elevated troponin for many other reasons. In this fellowship, I hypothesise that a machine learning algorithm combining troponin with key clinical variables can improve the diagnostic performance for myocardial infarction. To address this hypothesis, I will conduct two studies:

Study 1: Using supervised learning approaches I will train a variety of machine learning algorithms to determine a robust statistical model with maximal accuracy. This model will integrate high-sensitivity cardiac troponin concentrations with key clinical variables to calculate the probability of myocardial infarction. The model with be trained in a large cohort of consecutive patients with suspected myocardial infarction (n=48,282) who participated in a randomised control trial. The model will be validated thereafter in an unseen cohort of patients. Once the model is established, it will be incorporated in a clinical decision support tool available in a WebApp.

Study 2: I will conduct a proof-of-concept randomised study to evaluate the performance of the above algorithm in real life. We will enrol 700 patients attending the Emergency Department with chest pain. Patients will be randomised to troponin only guided care based on the 99th centile or reporting the probability of myocardial infarction using our clinical decision support tool alongside the troponin result. The primary outcome will be the difference between pre- and post-test diagnostic certainty for myocardial infarction. Key secondary outcome measures will include the duration of stay, treatments initiated in the Emergency Department, cardiology referral, angiography and hospital admission in patients with and without myocardial infarction.